A 'Heat Generation-Storage-Supply' Energy System for Utilisation of Off-peak and Curtailed Renewable Power

This project is an industrial research for an energy system which proposes to generate heat from off-peak and curtailed renewable electricity, store in composite Phase Change Materials and supply heat at peak loads.